The Study of High Energy Experimental Particle Physics Cambridge STFC CG 2025-29

The Cambridge High Energy Physics Group focuses its research activities on experiments at high-energy accelerators, currently the Large Hadron Collider and the ATLAS and LHCb experiments at CERN, the neutrino experiment MicroBooNE, and the long-baseline neutrino experiment DUNE at Fermilab, and future collider facilities such as the FCC. The goal is to understand the fundamental particles of nature and their interactions, in particular, to discover physics beyond our current understanding, to understand why the Universe is made only of matter and not antimatter and to reveal the identity of dark matter. The Group is also central to the multi-disciplinary Quantum Technologies for Fundamental Physics projects, AION and MAGIS, which use novel atom interferometry to detect and identify sources of dark matter and gravitational waves in the Universe.
This grant will enable the group to fully exploit the physics of the LHC, to deliver our commitments to the current upgrades of the ATLAS and LHCb experiments, to prepare for the future upgrades of ATLAS and LHCb, to consolidate our strong participation in our neutrino programme, to deliver our commitments and exploit the first physics from the AION project and MAGIS experiment, and to undertake generic hardware research and development. The opportunities offered by this exciting physics programme will not only drive the forefront of discovery, but also provide substantial impact to local enterprises and on public engagement.
The beneficiaries of this research are the >50 members (academics, post-docs, engineers, technicians and PhD/MPhil students) of the Cambridge High Energy Physics group, all members of the many collaborating institutes in the UK and world-wide, CERN, the world-wide HEP theory community, STFC, our other funders, our collaborators, our undergraduate students, school children, teachers and the general public.